Environmentally friendly anti-biofouling and anti-corrosion coatings for steels based on multilayer plasma-deposited doped amorphous carbon

Corrosion is a significant problem worldwide; it is estimated that the direct economic cost of corrosion of metals in the industrialised economies is in the region of 3% of GDP. [Sources: NACE Cost of Corrosion study (2002), IOM3 Corrosion Committee (2013)] Adding the indirect costs, the figure is somewhat higher than this, likely in the region of 5-6%.
In addition to the economic costs, there are significant environmental and other costs associated with the corrosion problem. For example, systems processing drinking water can become contaminated by corrosion products; tankers, waste facilities and pipelines containing potentially hazardous materials can be susceptible to corrosion, too - and failure of such systems has clear risks for public and environmental safety.
Biofouling, or biological fouling, is an accumulation of microorganisms, plants, algae, or animals on wetted structures, and is, particularly in marine engineering, an undesirable phenomenon.
For example, the accumulation of biofouling on ships' hulls and propellers can significantly increase drag, and thereby increase fuel consumption and, consequently, CO2 emissions. Unfortunately, it occurs in almost all circumstances involving the contact of water based liquids with other materials. In marine environments, for example, formation of a biofilm by microorganisms, in the first instance, then enables successively larger macroorganisms to attach to the surface, eventually resulting in large organisms, such as mussels, sea squirts and barnacles, attaching.
Anti-fouling is the process of removing such deposits, or preventative measures to avoid the accumulation in the first instance. Typically, such action can include the use of antifouling coatings, which may contain biocides, or other methods of preventing organisms from attaching to surfaces, e.g. biomimetic coatings.
Many anti-fouling agents used in the past, such as tributyltin (TBT), have become unsuitable and, in some cases, banned chemicals due to environmental and toxicity concerns.
Given the scale and nature of fouling as an issue in marine engineering, and the economic and performance problems caused by fouling, a good deal of research activity continues to focus on this area.

The main focus of this research proposal is to carry out a proof-of-concept study into the use of doped, multi-layered, durable amorphous DLC, in the simultaneous prevention of corrosion and biofouling.
Such coatings continue to be developed for other applications; this project is derived from research undertaken at UWS into DLC coatings for interferometric gravitational wave detectors and durable protective anti-reflection coatings for infrared optical systems. Our group is currently evaluating DLC and modified DLC in combination with other surface treatments for improvements in the strength and durability of silicon, silica and sapphire suspension elements as used in the French-Italian Virgo detector, the American LIGO detectors, and the Japanese KAGRA detector currently under construction.
Furthermore, we have recently provided a range of modified DLC coatings for evaluation by the Virgo group for use in detector baffle tubes.
Additionally and separately, previous work by the PI applicant focused on prevention of corrosion of naval alloys by deposition of multilayer DLC-based coatings; during environmental testing it was noted that certain film compositions exhibited an antifouling effect. One design in particular, containing a mix of dopant materials in the interlayers, exhibited a similar resistance to fouling as uncoated naval nickel aluminium bronze, which prevents fouling by release of copper ions as it corrodes; the oligodynamic effect.
Our research will therefore be targeted towards development and testing of such coatings for tubular, planar and complex-shaped substrates, and assessing their suitability for use in protective applications, as well as scalability and potential of future commercialisation.

Potential impact
There are several beneficiaries of our proposed research, including industry, other academic groups and the general public.
If the concept of using modified DLC multilayer coatings to simultaneously inhibit fouling and corrosion of steels is proven, we already have an industrial partner (Torishima Service Solutions Europe, a Glasgow, UK-based and registered subsidiary of Torishima Pump Manufacturing Company) with whom we can work to develop and commercialise the technology / product. The company has committed to providing in-kind benefits to an equivalent value of £10k over the period of this project, including marketing development support and provision for materials testing.
If the current proposal proves to be successful, we would seek further joint research funding between UWS and Torishima, via an STFC IPS grant or a KTP arrangement, to bring the technology to market.
Torishima is heavily involved in enhancing and extending the lifespan of industrial equipment and components, such as drilling equipment and pumps via coating application and equipment reconditioning, particularly within the oil and gas industry, but also within e.g. the food processing and water supply sectors. The oil and gas industry, in particular, is faced with many corrosion, erosion and equipment life extension issues, given that much of the equipment utilised here operates in very harsh, often corrosive and abrasive environments.
This particular project offers Torishima the opportunity to make substantial inroads into the oil and gas sector in particular, gaining benefits of being first to market with a promising new technology offering potentially increased operating life of alloy components, e.g. pipeline installations through inhibition of corrosion and fouling and improved mechanical properties via the application of doped multilayer DLC coatings.
The project will transfer a new technology from UWS to Torishima Service Solutions Europe - delivering new knowledge, skills and capabilities to a UK company.
We have also, in the past, worked with Sub-One Technology, a US-based producer of vacuum deposition technology and provider of protective coatings; including, but not limited to, diamond-like carbon-based coatings. Our DLC research utilises a Sub-One HC-PECVD system for coating deposition. This company may have interest in licensing novel processes resulting from this research project.
As mentioned in the previous sections, there are also academic beneficiaries of this proposal, both within and beyond UWS - for example, those groups conducting coating research within the LIGO Scientific Collaboration, and those researching prevention and mitigation of healthcare associated infections within the microbiology subject area.
Finally, successful development of antifouling and anticorrosion coatings will, when such coatings are commercialised, have positive impact upon industry and the general public, through improved efficiency and operating life of mechanical components; particularly those exposed to harsh marine environments, such as seawater-bearing heat exchanger pipes as used in power generation.